Development of a human pluripotent stem cell-based therapy against Hirschsprung disease

The enteric nervous system (ENS) is a complex network of neurons and supporting glial cells that regulates essential functions of the digestive tract. The ENS is produced during early embryonic development from specialised progenitors through a tightly controlled process. However, disruptions in this process can lead to serious gastrointestinal disorders that are difficult to manage and significantly impact patients’ quality of life. One of the most well-known of these conditions is Hirschsprung disease (HSCR), which results from the absence of enteric neurons in the lower part of the bowel. This loss of neural control prevents normal gut motility, leading to severe intestinal blockages that are life-threatening if left untreated.
Currently, the only available treatment for HSCR is surgery. This involves removing the affected section of the bowel and connecting the remaining healthy, neuron-containing portion to the rectum. However, because part of the abnormal non-innervated (“aganglionic”) bowel must be retained, many patients continue to experience increased life-long, and sometimes lethal, digestive problems, including chronic constipation, incontinence, and infections. These complications not only reduce patients’ quality of life but also place a long-term burden on healthcare systems.
A promising alternative to surgery is cell therapy, specifically transplanting ENS progenitor cells to restore the missing nerve supply in the gut. In theory, this approach could improve gut function after surgery and, in some cases, even eliminate the need for surgery altogether. However, a major obstacle to making this a reality, is the lack of a readily available source of ENS progenitor cells for transplantation.
To address this issue, we have established a protocol for the unlimited production of ENS progenitors from human pluripotent stem cells (hPSCs). In a recent publication, we have demonstrated, for the first time, that these hPSC-derived progenitors can restore gut contractility in tissue samples from HSCR patients. This breakthrough suggests that stem cell therapy could provide a viable treatment for HSCR in the future.
We now wish to translate this research into a clinically viable therapy. This project aims to:
(i) Develop a regulatory-compliant differentiation protocol ensuring that the method for producing ENS progenitors meets clinical-grade standards and large-scale manufacturing with defined critical quality attributes.
(ii) Carry out a preliminary assessment of safety, biodistribution and immunogenicity of our cell product following in vivo transplantation.
(iii) Identify the pivotal safety testing requirements, which would need to be satisfied ahead of a first-in-human clinical trial application.
If successful, this project will lay the foundation for a novel cell-based therapy for HSCR, offering new hope to affected individuals and their families. As an initial therapeutic strategy, we envisage that the ENS progenitor-mediated re-innervation of the short section of residual aganglionic gut following surgery would have a substantial impact on the success of the surgical approach and subsequent quality of life of patients. In the longer term, our cell transplantation approach could eliminate the need for surgery altogether in some patients, or offer an alternative to bowel transplantation in severe cases. Beyond HSCR, this technology could also pave the way for treating other enteric neuropathies such as achalasia and gastroparesis.